The project will involve optical and electrical characterisation of organic semiconductors, simulations of device pixels/neural interface and high def

Many people suffer from partial or complete loss of vision due to the degradation of light-sensitive receptors in retina. Restoring vision by implanting silicon based devices is very challenging due the rejection of inorganic materials by human tissues. We will explore a different approach where damaged retina photoreceptors can be supplemented with organic semiconductor pixels, which are carbon-based materials and thus are close to human body composition. We will consider the feasibility of creating an artificial retina based on three-colour pixelated novel organic semiconductors with different bandgaps. A prototype device will be fabricated using precision ink-jet printing of organic molecular inks. The project will involve optical and electrical characterisation of organic semiconductors, simulations of device pixels/neural interface and high definition ink-jet printing of semiconducting inks.